Towards Quantum Time Transfer

The goal of this project is to explore the feasibility of a satellite-based quantum secure time transfer service. Existing time dissemination services are vulnerable to spoofing or jamming, are unable to serve hard-to-reach locations and provide limited timing accuracy. By utilising quantum secure transfer, a new service can be implemented which is unbreakable, capable of global coverage as well as offering an order of magnitude improvement in timing accuracy.